Exploring health and social care inequities for transgender and gender diverse Autistic adults living in the UK

Autistic people often experience inequity in health and social care services, despite experiencing higher rates of
health issues, including seizure and autoimmune conditions (Calleja et al., 2019). Inequity experienced by Autistic
people can include unmet communication needs and experiencing distress in busy waiting rooms (Doherty, 2022).
Trans and gender diverse (TGD) people have reported experiencing a lack of provider knowledge, a reluctance to
disclose, as well as financial barriers to health and social care (Roberts & Fantz, 2014). Inequity is greater still for
those who are TGD and Autistic, who can experience being deadnamed or misgendered; being blamed for
miscommunication; or experiencing a meltdown or sensory overload due to busy environments (Bruce, Munday, &
Kapp, 2023; Kourti & Griffin, 2021). Health and social care policies and guidelines are in place for Autistic people
(such as the Care (Education) and Treatment Review policy and guide, NHS, 2023) and transgender people (such
as Supporting Transgender Individuals, NHS, 2020). However, the National Health Service lacks appropriate
policies that reduce the risk of Autistic TGD healthcare inequity. To address the issues of inequity in health and
social care for TGD Autistic adults we must understand the systemic issues, including transphobia and ableism,
which affect our ability to trust and engage in these services.
This study shall begin to address inequity by taking an intersectional approach which decolonises neuro and
gender normativity. Talking to people with a breadth of experience and identities decentres European-Colonial
ideals of binary gender, uplifting those who live outside of these strict frameworks (Lugones, 2007). Therefore, this
study shall take a social constructionist view which appreciates that social structures frame all our experiences and
that these experiences are affected by our own individual situated standpoints (Sarbin, 1986). Framing
participatory approaches within social constructionism has the potential to shift research and practice paradigms by
centring the lived experience of TGD Autistic people as work on our lived experiences should reflect the motto of
the disability rights movement 'nothing about us without us' (Charlton, 2000).